PhD Research at the Library of Congress funded by UKRI / the UK Government

My research examines Yugoslavia’s development strategies from the late 1950s to the early 1970s, focusing on its efforts to integrate into the world market while navigating the constraints of its socialist self-management system. I explore political debates on development strategy within the League of Communists of Yugoslavia in two key contexts.
First, I analyse Yugoslavia’s economic relations with Western financial institutions, including its interactions with the International Monetary Fund (IMF) and the World Bank. This involves examining the influence of trade policies, foreign debt, and market internationalization on Yugoslavia’s socialist economic structures.
Second, I investigate the impact of geopolitical factors on Yugoslavia’s economic trajectory, particularly its relations with the United States, the European Economic Community (EEC), the Non-Aligned Movement, and the Soviet Union.
The Library of Congress collections provide essential primary sources for this research, including:

National Security Archives: microfilm collection of the records from National archives pertaining to 1945-1949 and 1950-1954.
Oral histories from various US diplomats called Frontline Diplomacy, like Walter Roberts, Cole Blasier and many others.
Foreign Relations of the United States (FRUS) records detailing U.S. economic and diplomatic policies toward Yugoslavia between 1945-1970.
Congressional hearings and reports on Yugoslavia’s political trajectory and trade policies.
World Bank and IMF historical reports.

A fellowship at the Library of Congress would allow me to analyse these materials to understand how international economic governance influenced Yugoslavia’s political debates on development strategy, trade integration, and economic policy implementation within the broader context of Cold War economic history and global development policy.